Cover crops: Using Sensing Technologies to Do More with Less

This farmer-led project is focused on using sensing technologies and winter cover crops to improve the productivity of arable systems and reduce their environmental impacts. Arable crops rely on an application of nitrogen fertiliser as a critical nutrient to support optimal crop production and yield. However, there are several challenges to applying nitrogen -- it is expensive, associated with high carbon emissions, and can cause environmental damage by contaminating soil and water. This project will explore the potential for winter cover crops to build a supply of soluble nitrogen in the soil and reduce nitrogen leaching to support crop growth in the spring. We want to understand how to manage the cover crops to deliver the most benefits to the farm and the environment, and will test the impact of different cover crop mixes and explore the potential for using innovative sensing technologies (NVDI sensors and satellites) on the cover crops to get an early picture of the nitrogen potential for the next crop. This could allow us to develop more accurate variable-rate N application plans, thereby reducing the dependence on synthetic N and improving farm efficiency by spatially targeting the application to the most appropriate parts of the field.